Novel Biomarkers for Liver Imaging in the Monitoring of Cancer Therapy

Hepatocellular carcinoma (HCC) causes approximately 1500 UK deaths per year and the incidence is rising, predominantly due to lifestyle factors. Recently developed non-invasive quantitative magnetic resonance imaging (MRI) techniques, such as corrected T1 mapping and MR elastography (commercialised as LiverMultiScan and Resoundant respectively) have shown promise in characterising liver fibrosis (Banerjee et al. J Hep (2014), Huwart et al. (2008)). However, their potential in characterising liver cirrhosis under surveillance, as a means to predict onset of HCC, has not yet been explored, and could complement and enhance routine imaging, such as ultrasound (US), single-phase contrast-enhanced
computed tomography (CE-CT), diffusion MRI or multi-phasic CE-MRI commonly used for such patients.
This studentship proposal aims at developing novel imaging biomarkers to characterise precancerous liver disease (cirrhosis) under surveillance, using a range of novel quantitative MRI techniques alongside routine imaging. Imaging will be conducted in the Department of Radiology, as part of their standard of care, with clinical support from the Gastroeneterology and Hepatology team. The project will require the development of dedicated computational tools that can
compensate for tissue motion/deformation between different types of scans, and scans that are acquired longitudinally, by taking into account imaging-derived patient and disease-specific tissue or tissue perfusion parameters, in order to detect (and ultimately predict) changes in tissue characteristics from precancerous to cancerous states. This project contains a very strong translational component, by embedding the developed techniques into a software product for rapid deployment into clinical practice.
PhD Roadmap (it is proposed to embed / strongly align this studentship with the EPSRC Centre for Doctoral Training (CDT) in Medical Imaging, which is run jointly between King's College London and Imperial College London): 1st year delivery: MRes in Medical Imaging Sciences, including course options on image acquisition & reconstruction, imaging chemistry & biology, and medical image computing & computational modelling; MRes project on "Tools for HCC detection in T1 mapping" at Perspectum Diagnostics.
2nd year delivery: Development of deformable registration of the liver for routine imaging of patients with cirrhosis. Prototype for co-registration of routine imaging (US or CE-CT/MR) to T1 and MR elastography imaging. Conference/workshop publication on methodology.
3rd year delivery: Collation of clinical data. Full comparison and performance evaluation of different T1 mapping techniques for patients with cirrhosis under surveillance, and correlation against MR elastography findings. Technical/clinical conference/journal publication(s).
4th year delivery: Complete software integration, write up Thesis and additional publications with clinical evaluation.